University College London and Perspectum Limited KTP 24_25 R2

To develop a new way to detect blood-iron in the brain using an MRI technique known as Quantitative Susceptibility Mapping, ready for clinical trials and use on patients living with superficial siderosis, and those being treated with new medications that slow the progression of Alzheimer's disease.